Microfluidic models of heamodynamics

The objective of this project is to understand how red blood cells (RBCs) can clog distal blood vessels in sickle cell disease. To study the flow mechanics of RBCs in small vessels, we use an experimental model of RBCs which consists of elastic capsules - drops encapsulated by an elastic membrane - which has been shown to accurately capture the fluid mechanics of RBCs in confined tubes on the order of the size of an RBC [1]. Compared to experiments that utilize blood samples, such a biomimetic model has the advantage of allowing for a high cell count. The capsules are less fragile than RBCs, do not biodegrade and they have tunable properties. In this project we vary the size and stiffness of the capsules, and we match the surface area-to-volume ratio of RBCs through partial deflation by osmosis.

While the flow of single capsules has been extensively explored in a variety of geometries, the collective behaviour of capsules in suspension remains an open question. This project will explore how variations in capsule properties influence their complex fluid flow. This is done by flowing various types of capsules and mixtures thereof in microfluidic chips of different geometries. A key aim is to relate rheology to capsule level interactions in the flow with a focus on clogging of multiple or single capsules and capsule mixing in inertialess flows. Studying this model to mimic the flow of RBCs in the human body has the potential to not only establish whether vessel clogging in sickle cell disease has a mechanical origin, but also to add knowledge to the fundamental understanding of soft suspension flows with wider applications, e.g., in tissue engineering and drug delivery.

[1] Chen, Q., Singh, N., Schirrmann, K., Zhou, Q., Chernyavsky, I. & Juel, A. 2023 Soft Matter, Robust fabrication of ultra-soft tunable PDMS microcapsules as a biomimetic model for red blood cells, doi:10.1039/d3sm00208j